Fripura Limited Filter Technology

Analysis of the mechanism of foaming in cooking oils exposed to cementious filters and further the determination of the precise mechanism of life extension of cooking oils exposed to such cementious filters.